Dark Matter Searches with QUEST-DMC

The project will investigate novel ways in which to utilise superfluid Helium-3 as a target for dark matter detection with a focus on axions and axion-like dark matter states.